Distributed Anonymisation Algo

Privitar will engage experts in machine learning and computer science to develop new key components for distributed data anonymisation as part of its privacy preserving data mining platform.